Developing ways of implementing biocatalytic hydrogenation reactions in flow

Widely applicable approaches to using NADH-dependent enzymes for highly selective redox steps in fine chemical synthesis are still lacking. This project exploits a novel H2-driven method for NAD(P)H recycling in which all enzymes are immobilised on carbon beads; this systems overcomes challenges with atom efficient cofactor recycling and simple enzyme handling, recovery and reuse. For these reasons, this system is also uniquely placed for translating biocatalysis into flow reactors, and thus establishes a new way of working that will be of great value in the industrial biotechnology sector.
BBSRC priorities areas and aims
This project sits firmly within the priority area of developing a "new strategic approach to industrial biotechnology" because it develops a methodology that will be broadly applicable to support uptake of biocatalysis for chemical synthesis. IBB, ENWW